A Citizen-Oriented Interaction Model for Data Donation to Medical Research that Increases Public Trust and Participation in Artificial Intelligence

The research aims to establish a citizen-orientated interaction model for data donation to medical re-search that increases public trust and participation in AI. The aim is to promote data donation by understanding and codesigning the socio-technical mechanisms for 1) incentivising data participation in research 2) supporting citizens in safely exercising data-related rights (e.g. portability), and 3) transparently communicating data decisions, usage and benefits of research. The aim is to implement and evaluate the socio-technical mechanisms as a citizen data donation interface to secure research environments. The evaluation will be based on a representative use case from Asthma, a common and long-term respiratory condition, with diverse data requirements and many potential AI use cases.